A Full House: Developing A New Socio-legal Theory of Global Gambling Regulation.

Studies of gambling law reform provide insights for policymakers and academics concerned with the regulation of risk and speculation. Previous studies of gambling law and political economy have largely taken casinos and lotteries as the key research sites. This project seeks to make a substantial contribution to empirical and theoretical debates about gambling and the regulation of speculation by using a different lens: bingo.

Although bingo is a markedly under-researched site, it is a globally significant and extremely profitable gambling form, played in many countries and increasingly popular online. As a key site for working class women's gambling, bingo reveals the resilience of gendered and class-based gambling cultures: in the UK commercial bingo halls outnumber casinos by a factor of five, and they employ more people than casinos do. Bingo is also enmeshed with law and political economy in distinctive ways. For example it is a key site for charity fundraising, and even when played commercially it is associated with community and social welfare more often than risky profit-making. Two pilot studies conducted by the PI have revealed that this legal and social position, at the intersection of risk and welfare, poses significant challenges for regulators, and raises important questions about how the governance of speculation is related to concerns about social cohesion and non-profit activity. The proposed research will address those regulatory challenges, and provide answers to those key questions.

Using four case studies of bingo regulation (England and Wales; Canada; Brazil; and online play offered to residents of EU countries), the research will achieve two objectives:

1. provide a systematic account of how bingo is regulated, to ascertain the key legal and policy challenges involved, and to make recommendations to policymakers, the gambling industry, third sector stakeholders, and academics;

2. advance knowledge of a key site in global gambling liberalization debates, one which allows us to explore how the governance of risk and speculation are gendered, and related to concerns about charity and welfare.

The selected cases offer considerable variation in regulatory approach, including criminalization of bingo (Brazil), regulation through charity law (Canada), and regulation as both commercial activity and charity fundraising (UK). Moreover on-line gambling is a site of on-going legal contestation in the EU, leading to legal reforms in multiple jurisdictions. This will be the first project to track and analyse different approaches to bingo regulation, in cyber- and traditional space, and to use this knowledge to generate recommendations about how speculation and welfare are best regulated in contemporary market economies.

Research will involve mixed doctrinal and socio-legal methodologies including 1) review of the current legislation, licensing guidance, and case law shaping regulation of the sector, and 2) interviews with key stakeholders. Except in Brazil (where play is illegal), researchers will also observe bingo games to experience how rules and regulations are interpreted and enforced. Analysis will develop codes, concepts, and themes from the collected data, including via the use of textual analysis software.

The proposed research offers benefits to three UK user groups: policymakers, the bingo industry, and the third sector. Several key stakeholders have agreed to participate, and some were involved in the two pilot studies. User-group dissemination activities include a project website, a user-group workshop, a final report containing policy recommendations, and summaries of key themes raised in interviews aimed at non-academic beneficiaries in each jurisdiction. The project will also result in six academic publications, including a sole authored monograph and four articles in preeminent journals.

Potential impact
The proposed research will benefit policymakers, gambling law practitioners, industry experts, and the third sector. Several key representatives from these groups have already agreed to participate in the research, and some were involved in the pilot studies, meaning that user involvement has shaped the project from the start.

The project will ascertain the objectives underpinning bingo regulation in key case studies; the perceived effectiveness of regulation; the key challenges involved; and the way in which this sector is understood to relate to (or be distinct from) other gambling sectors. It will also make policy recommendations on the basis of this evidence. This knowledge will be of particular significance for three groups of research users:

1. UK POLICYMAKERS. With the Gambling Act 2005, the UK is recognized globally as a leading site for innovations in gambling regulation. The Act aimed to harmonise regulation across sectors, and allow legitimate gambling businesses to flourish while providing protection for the vulnerable and preventing crime. The UK has since pioneered new approaches to remote licensing for online gambling. However Westminster policymakers recognise that they have a knowledge gap with regard to bingo (May-Chahal et al 2007, 56). The proposed research would fill that gap. At the national level, the research will provide guidance on the sector to the all-party parliamentary group on bingo, and to the Gambling Commission. At a local level it will benefit local and regional policymakers given its review of district council licensing practices and challenges. The study will also document the successes of the current regulatory approach and identify remaining challenges, ensuring that evidence-based policy recommendations can be provided to UK policymakers. Furthermore, it will provide an opportunity to disseminate the findings from the England/Wales case study to other jurisdictions, increasing knowledge of the UK's position internationally while providing UK policymakers with insights from other countries.

2. UK BINGO INDUSTRY. There are 784 licensed bingo venues in the UK, employing 17,896 people (Gambling Commission 2011, 16). The industry has lobbied Government over several regulatory concerns, and in 2009 66 MPs signed an early day motion to reduce taxes on the industry, as part of a campaign to revive bingo through changes to the Gambling Act 2005. Many of those MPs represented seaside areas, where bingo revitalization is of interest to those concerned with coastal regeneration. Clearly, then, it is important to know more about the impact of the current law on this distinctive sector of the UK economy. The Bingo Association, representing the interests of many commercial operators, has welcomed the research and granted access.

3. UK THIRD SECTOR. Charities are facing increasing oversight, and reduced state revenue, at the same time that their services are in greater demand with the central government shift to increase the role of the third sector in welfare provision. With spending squeezed, regulation increasing, and demand growing, innovative fundraising strategies are of crucial importance, raising key questions about the possibilities, and limits, of the current regulatory approach to charitable gambling. Nothing provides a better lens on this issue than bingo, played in well over 1000 unlicensed sites in the UK for an array of good causes. By offering a systematic study of commercial and charitable gambling, in the UK and abroad, the proposed research will provide the UK third sector with data on the views and concerns of various stakeholders who use bingo to fundraise, as well as lessons from other jurisdictions such as Canada where bingo plays a far more institutionalized role in charitable funding.